A Novel Thermoelectric Heat Pump/Heat Recovery System for Low Carbon Buildings (EcoPump)

The project main aim is to address the disparity in the market of energy saving technologies, by developing a novel thermoelectric heat pump/heat recovery system for low carbon buildings (EcoPump). The EcoPump will offer a unique solution to the scope requirement “to stimulate economic growth in China (specifically Jiangsu province) and the UK. The project presents an innovative integrated window heat recovery unit (WHR) with a thermoelectric (TEC) heat pump and eco-aerogel air filters for removal of particle pollution or particulate matter (PM) pollution including PM 2.5. The EcoPump can provide efficient heating (or cooling), and clean filtered fresh air ventilation depending on the occupant’s requirements. The latter will contribute significantly in addressing energy supply-demand in buildings through the use an efficient heating load management system. Successful project implementation will benefit the whole community, industry, the customers and the UK and China economy.